The Nusku heat pump: designed for the needs of UK homes

Nusku Limited's aim is to enable the mass adoption of electrified heat by building a heating system fit for the majority of homes in the UK. As the country moves away from fossil fuels and strives towards net zero, finding innovative heating solutions for our homes has never been more important.

Our focus is on creating a heat pump to replace existing gas boiler/combi-boiler systems in homes where there is limited outdoor and/or indoor space available. We have a vision for this system, which would integrate into existing heating systems with minimal change to existing plumbing and heating distribution, and will use this six-month discovery phase to develop and validate our concept.

In addition to developing our own innovative system which addresses many of the barriers to adoption, we will also look at which existing and available technologies can be used in order to move quickly and help develop an affordable solution given the pressing need to accelerate the adoption of heat pumps in the UK.